The Widget - An app that integrates digital assets from Unreal Engine into a physical space

Beinghuman Ltd (Beinghuman), led by Gaynor O'Flynn, and Chris Lovell is a UK cultural industries SME with a reputation for innovation in the CreaTech sector. Beinghuman is developing an app that integrates Unreal Engine's (UE's) assets with legacy hardware protocols into a physical space. UE is a leader in the virtual production (VP) market, driving a revolution in the film industry that has enormous potential across the wider Cultural Industry sector. Game engines can make VP accessible, but integrating them with current standards remains a difficult challenge for cultural industry professionals. Beinghuman's innovative yet affordable app generates efficiencies and economies in the VP workflow and pipeline and supports cross-sector creativity.

The app empowers users to enhance their productions (e.g. films, TV shows and live experiences) with VP sets, lighting and sound design, helping them to create exciting, innovative digital products, services and offerings.